Prosody in Text: What is lost and How to retain it

In spoken language, prosody, which encompasses pitch, rhythm, and intonation, plays a crucial role in conveying linguistic nuances and socio-emotional cues. Acting as a dynamic carrier of information, prosody adds essential context and depth to spoken expressions. This thesis investigates the role of prosody in spoken language processing, looking at how it is handled by existing models, where it is important, and how to represent it.